Timing stabilised links for AWAKE Run 2

AWAKE is the world first and only proton-driven plasma wakefield acceleration experiment and it has successfully demonstrated the electron acceleration up to 2 GeV in a 10 m long plasma. AWAKE Run 2 looks to demonstrate the high-quality beam acceleration in a proton-driven plasma wakefield. AWAKE uses the 400 GeV SPS proton beam to drive intense wakefields in a plasma channel, a witness electron beam is then injected into the plasma, and experiences an average accelerating gradient of 200 MV/m.
AWAKE Run 2 is a significant upgrade to the first experiment which includes; installation of second electron beam injector and commissioning a second Rubidium plasma vapour cell. AWAKE Run 2 will provide more precise control of the proton beam Self-Modulation process and the witness electron beam acceleration in the first and second plasma channels respectively. To preserve good electron beam properties, precise femtosecond level control of electron beam arrival time at the second AWAKE plasma channel is required.